The University of Kent and Nature Metrics Limited KTP 21_22 R5

To embed newly developed statistical techniques for addressing two challenges associated with biodiversity surveys using environmental DNA: accounting for false negative and false positive readings, and optimising survey design.